Aux AI - An AI music management tool for matching underserved musicians with relevant income-generating opportunities.

Indie Tech Limited is a software development company that develops consumer focussed AI and live streaming technology in the creative industries and media sectors. Indie's founder Ben Bowler was awarded the Young Innovators Award 2020/21\.

The Aux AI/ML platform is solving an unmet need to provide musicians who have been affected by COVID-19 with access to income-generating opportunities through tailored connections to music label and publisher opportunities. These recommendations will be targeted and relevant to the musicians' genre and career stage while offering sorting and filtering tools for labels and publishers.